Frequency and phase stabilisation of lasers and its applications

The primary objective of this project is to design and implement advanced stabilisation techniques, both active and passive, to control and minimise noise in laser systems. This research will also focus on phase, frequency and time stabilisation of the light emitted from multiple lasers, utilising techniques such as digital signal processing. The project's broader aim is to explore the applications of these methods in optical communications.